Assessing Coastal Pollution from Legacy Waste in the UK

England contains <1,200 historic coastal landfill sites and 18,000 registered brownfield sites, with many located within ecologically protected coastal wetlands. These sites are at significant risk of erosion and flooding due to climate change, which could further exacerbate their contamination of the coastal environment. Previous studies have shown heavy metals and polycyclic aromatic hydrocarbons (PAHs) at concentrations able to cause adverse biological effects. However, uncertainties remain around the mobilization of contaminants and their bioavailability, in particular under future climate change scenarios, and there have been no studies of per- and polyfluoroalkylated substances (PFAS) contamination associated with coastal historic landfills. Minor variations to contaminant concentrations and pathways could adversely affect sensitive flora and fauna.

My project aims to assess contaminant mobility and chemical exposure, through analysing contamination presence and variability, evaluating exposure pathways, assessing potential bioavailability, and exploring climate changes effect on contaminant mobility. Samples collected from UK sites along a pollution gradient will be analysed for inorganic, organic and synthetic organic (PFAS) substances. The results will aid authorities and conservationists to make evidence-based decisions for the management and remediation of legacy waste sites and their surrounding ecosystems and contribute to Professor Spencer's UKRI/DEFRA-funded project 'Resilience of Anthropocene Coasts and Communities'.